Lingering Health Violence: Bridging micro and macro levels of support to communities in realising their right to health in post-conflict contexts

This research represents the first multi-disciplinary exploration of the right to health in postconflict settings. Using a post-apartheid South African case study, this project utilises public health tools and methodologies layered with human rights law and transitional justice disciplines to critically examine the dynamic relationship between direct and structural health violence post-conflict.

When apartheid formally ended in 1994, the newly elected government represented a new era of peace and reconciliation. However, transitional mechanisms heavily focused on individual human rights violations, neglecting proper redress for rights (e.g. the right to health) that have an inherent collective component. Consequently, post-apartheid South Africa continually struggles to support people in realising their right to health.

This research aims to tackle the lingering manifestations of conflict-related health violence by creating an interdisciplinary informed framework for addressing micro to macro health violence in post-conflict settings and show how it can be operationalised to support communities in realising their right to health. It uses a mixed methods approach of qualitative semi-structured interviews and facilitated group discussions, to examine from a strengths-based perspective how communities who have experienced health violence assert autonomy over their right to health.

As one of the first in-depth explorations that bridges past and present health rights perspectives to uplift community voices, the impacts of this research are important at individual, community, national, and international levels, and has significant implications for policy and praxis, especially regarding addressal of rights with collective components, and reckoning with the legacy of apartheid.